QCIRCLE Center of Excellence: ACCELERATING QUANTUM IMPACT ON SUSTAINABILITY

QCIRCLE´s Center of Excellence (CoE) vision is to accelerate the adoption of emerging quantum technologies, enhancing their broad and deep potential benefits. The activity of the CoE will move vertically along the four basic pillars of quantum technology (sensing, computing, algorithms/optimization and communications) and horizontally facing missions where their impact on sustainability is expected to make a difference such as the efficient distribution of energy and monitoring; the high precision sensing and modelling of the evolution of climate change indicators; the development of CO2-neutral transports and industries/agriculture; and early diagnosis and personalized treatments (rare diseases, neurological conditions, or cancer). QCIRCLE CoE will be settled in the Canary Islands (outermost Spanish region) and emerges to become a triple-crown winner in quantum science becoming a reference as a quantum educator, a quantum research hub, and a quantum innovation hub to make sure quantum technology reaches society and markets. For this, QCIRCLE CoE will mobilize the Canarian R&I ecosystem and will establish solid long-term high-level research, knowledge transfer and innovation partnerships with the counterparts (Advanced Partners, AP) from ULM University, reference centre for Quantum Sensing and Quantum Optics(Germany), Quantum Technologies Platform at Research Council, reference centre for Quantum Algorithms Communications (Spain), the Institute for Quantum Optics and Quantum Information (IQOQI) of the Austrian Academy of Sciences (Austria), and Quantum Technology Hub at University of Birmingham, reference centre for quantum metrology and applications. The CoE will attract international expertise and investment and will act as a springboard for exporting Canarian/Spanish-German-Austrian United Kingdom knowledge and high-tech quantum-related solutions globally. In the long run, the CoE will have full autonomy and financial sustainability.